How do the rocks below our feet affect the high voltage power grid? - Making a new 3-D electrical conductivity model of the British Isles based on mag

New magnetotelluric data will enhance our knowledge of the electrical conductivity structure of the British Isles, enabling better assessment of the threat to infrastructure from space weather.